Fluid mechanics and the human male gamete - novel physiological modelling of sperm motility and female tract interaction

A ‘normal‘ sperm count does not guarantee fertility, and how sperm reach the egg by beating their tails is not understood. Using novel imaging and simulations, we are uncovering what the sperm tail has to do, and how it does it.
Infertility affects 1 in 6 couples in the UK, male factors accounting for more than half of these cases. Sperm must penetrate through cervical mucus, progress through the female reproductive tract, then penetrate the layers surrounding the egg in order to fertilise. We seek a better understanding of sperm function, in particular the neglected but vital area of how the sperm is propelled by its tail.
Semen samples collected at Birmingham Women‘s Hospital are analysed at Birmingham University Medical School. Rapid, high detail videos of sperm samples from fertile and infertile men are examined with special microscope optics that highlight the sperm tail in two and three dimensions, then analysed using state of the art image analysis. Computer simulations are used to predict the associated forces and energy consumption of swimming. The possible role of chemical cues in telling sperm which way to swim, or how to change their motility, are also being investigated for the first time with this multidisciplinary approach. Our results will assist with more efficient diagnosis of male infertility, the identification of different types of infertility, and the development of drug treatments.

Technical abstract
Aims/objectives
Our main aim is to understand the role of flagellar beating in sperm motility and fertility. In particular we shall characterise efficient and defective flagellar propulsion, make accurate estimates of the energy consumption of different flagellar beat modes, and identify different pathologies, for example those associated with subfertility, oxidative stress or nutritional deficiency. Physical insights into sperm swimming may also assist with the development of novel IVF treatments.

Methodology
We shall use high speed (300+ fps), high resolution imaging of human sperm, from patient and donor semen samples. Data will be analysed using well-established software, applied for the first time to the clinical analysis of human sperm.

Sperm will be imaged in a variety of environments and fluid media, including ex-vivo human fallopian tube, which will be made available via the Assisted Conception Unit as part of another research project. Sperm will also be imaged for analysis of possible adhesion or interaction of the sperm head with boundaries.

Computational modelling will at first be based on Slender Body Theory in low Reynolds number flow. We shall examine the effect of boundaries on the beat cycle and swimming, and will use genuine beat cycle data, rather than the generic beat-forms used in previous work. By accurately imaging the flagellar beat and applying our models, efficient and inefficient swimming will be understood. Once data and physical insight have been gleaned from these initial models, a highly accurate nonlinear model will be developed using the Immersed Boundary Method.

Opportunities
Current diagnostic protocols lead to different treatments being prescribed that do not take into account the nature of the motion of the sperm tail. Some patients have high numbers of motile sperm but yet are unable to fertilise their partners naturally, or sometimes with IVF. Presription of more invasive treatment (ICSI) is not based on detailed analysis of tail beat characteristics or sperm motility. A better understanding of motility would assist with faster, safer and more reliable diagnosis and treatment.

Modelling techniques developed will have wider application in the interaction of slender bodies, e.g. cilia, with biological fluids, e.g. mucus.

Finally, human sperm swimming is a significant unexplored area of biology and fluid physics. For example, sperm have a strong ‘preference‘ for swimming along boundaries. However the mechanisms causing this, and the implications for sperm function, for example in assisting the sperm with locating the egg have not been explored.